Complex structured formulations for tailored additive release and product enhancement (DIRECT

This project aims to deliver step-change developments in the formulation and manufacturing capability of complex biodegradable and water soluble plastic components that will transform existing supply chains in terms of resource efficiency and environmental impact. This break-through will deliver novel active-self-packaging materials with controlled and tailored release for the laundry goods sector (enhanced effectiveness single dose products), and in-container controlled release of additives for paint / coatings sector (enhanced shelf-life products). In the first instance, this project will seek to deliver resource efficiency in two sectors: in the laundry product supply chain, using decentralized manufacture of unit dose products to reduce road transport, enable the elimination of detergent builders and encourage the implementation of low temperature wash additives through novel active-self-packaging formulations and products; and in the paints / coatings sector, delivering material savings through reduction in additive dosing and through enhanced shelf-life of products.